Researching Multilingually at the Borders of Language, the Body, Law and the State

How can translation and interpretation processes and practices at the borders of language, the body, law, and the state be rigorously theorised and researched, and research findings effectively represented and evaluated, in a multilingual manner? To answer this question, the proposed research brings together an international, multidisciplinary team of researchers and collaborators to work on an ambitious, integrated and innovative programme that promises (a) to transform academic and public understandings of processes and practices of translation and interpretation; (b) to develop more effective research practices in contexts where more than one language is used; and (c) to inform the work of policy makers and public, private and third-sector organisations in key areas of public policy concern (education, health and well-being, law, migration, and security), through original forms of knowledge exchange. The research question has emerged out of ongoing discussion with stakeholders in these fields (building on networks established through previous AHRC-funded research projects) as well as from recent innovative scholarship on 'researching multilingually', inter- and multi-disciplinary research on borders, and research on processes, practices and zones of translation, interpretation and representation.

The innovative project structure has the following components: (a) a Researching Multilingually and Translating Cultures (RMTC) 'hub'; (b) five original case studies (involving research in the UK and US, as well as in Bulgaria, Gaza, The Netherlands, Romania and Sierra Leone); and (c) a Creative Arts and Translating Cultures (CATC) 'hub'. The inclusion of five carefully selected case studies will allow for the documenting, analysing and comparing of translation processes and practices across different kinds of border and in a variety of geographical settings. Their linking into the RMTC (academic) and CATC (performance) 'hubs' will ensure integration and the maximisation of the added value. This overall structure provides for the development within a single, integrated project of new theoretical, conceptual and empirical understandings of processes and practices of translation, interpretation and representation, and also of the methodological, ethical and epistemological issues that arise when research is conducted in contexts where more than one language is used.

The members of the RMTC 'hub' will lead the development of integrated conceptual and methodological approaches, tools, and methods for researching translation processes and practices at borders where bodies are often at risk, in pain and/or in transition. Together with the CATC 'hub' they will work with all researchers in the team, both in the field and remotely, at strategic stages and milestones throughout the project, to collate, consolidate and improve research practices in multilingual contexts. The case studies have been selected according to the following criteria: (i) each focuses on a border at which under-researched processes and practices of translation and interpretation occur; (ii) each represents a multilingual research site where research will be conducted multilingually using a variety of methods; (iii) each presents opportunities for exploring the theory, methods and ethics of researching multilingually; (iv) each builds on previously funded research and specific findings. For each case study the methods selected are those appropriate for analysing practices of translation, interpretation and representation in that particular context. In the CATC 'hub', the consultant partner, Pan African Arts Scotland, will collaborate with the PI, RMTC 'hub' and case study investigators in all phases of the project to translate the case study data, participant/researcher narratives and life histories from the medium of academic understanding and representation into that of multilingual performance and creative arts.

Potential impact
(1) Academics in a Range of Disciplines (including translation and interpretation studies, socio-linguistics, health studies, law, education, sociology and anthropology). This group will benefit from significantly enhanced theoretical, conceptual and empirical understandings of processes and practices of translation and interpretation, as well as an increased awareness of and ability to address methodological, ethical and epistemological issues arising in research where more than one language is used. The research will thus seek to inform future academic work by contributing to a transformation of both theoretical work and empirical research practice across the arts, humanities and social sciences (and potentially even further) through comparison of case studies conducted in a wide range of international contexts, and the development of more sophisticated understandings of the multilingual nature of all research beyond the core language disciplines of modern languages and language education.

(2) State Officials, Policy Makers and other Stakeholders in Public, Private and Third-Sector Organisations. State officials, policy makers, legal practitioners and members of third-sector organisations will benefit from an enhanced understanding of the crucial role of high-quality translation and interpretation in reliable administrative and legal decision-making in cases involving asylum applicants and other migrants in Bulgaria, The Netherlands, Romania, UK and US. The research will contribute to the development and promotion of best practice nationally and internationally in relation to translation and interpretation at state borders (e.g. in reception centres for asylum applicants and other foreign nationals) and in refugee status determination procedures. In the public sector, a range of health professionals (and patients) will benefit from the development of good practice in translation and interpretation around aspects of sexual health and midwifery which are linguistically sensitive and fraught with cultural taboo (including in relation to practices of female circumcision), leading to more accurate diagnosis and effective forms of treatment and prescription. Third-sector workers in Gaza will benefit from Arabic as a foreign language classes delivered in Gaza for the first time, informed by comparisons between language pedagogies for conflict and aid contexts and those for 'peace' times.

(3) Commercial Private Sector. Translation and transcription providers, providers of materials for Arabic as a foreign language, tour operators and tourism providers for the 'Holy Land' and beyond will all benefit through training materials and comparative language pedagogy. Immigration and asylum lawyers will benefit from enhanced knowledge and understanding of processes of translation and interpretation in migration and asylum cases, particularly with regard to silence and 'the untranslatable' in narratives of persecution, potentially contributing to the development of legal recommendations in this area.

(4) Interested Members of the Public (nationally and internationally). The wider public will benefit from an enhanced understanding of the multilingual nature of society and from improved translation and interpretation practices in certain key sectors, in particular with respect to migrants and those delivering services to migrants. In addition, the performances have the potential to bring cultural and artistic benefits and to record, through drama, the shifting understanding of multilingual experiences in society. The research has the potential to contribute to the nation's health, wealth and culture by furthering understanding of diverse cultures and developing knowledge and understanding of processes and practices of translation and interpretation across languages, cultures, bodies and media in different sectors, including health, education, law, migration and security.